Development of Smart NDIR CO2 Gas Detector Based on MEMS CMOS IR Source and Detector Technology of Capnography applications

Cambridge CMOS Sensors (CCS) is one of the leading providers of ultra-low power, high
temperature micro-hotplate devices that is readily integrated on the same silicon platform used
for microprocessor chips, thereby enabling the capabilities of producing a new generation
miniature sensors for medical, consumer, industrial and automotive applications. In
collaboration with University of Cambridge, and large multi-national silicon foundry partners,
CCS has pioneered the production of these micro-hotplates by developing and optimising
Deep Reactive Ion Etching (DRIE) process that is used for making Micro Electromechanical
System (MEMS) components. The benefit of CCS technology is that it uses standard
Complementary Metal Oxide Semiconductor (CMOS), silicon wafers, which is ideal for high
volume, low cost applications. These micro-hotplate devices have many uses, which includes
miniature catalytic and resistive gas sensors, broadband mid-infrared emitter for gas sensing
and spectroscopy applications, flow sensors, and smart sensors with on-chip control circuits.
One of the first products developed by CCS based on micro-hotplates is the broadband midinfrared
emitter. These emitters are being used for Non-Dispersive Infrared (NDIR) gas
sensing applications for greenhouse gas monitoring (such as carbon dioxide, methane,
nitrogen oxide) as well as human breath analysis for medical applications (such as carbon
dioxide monitoring). Furthermore, using the same platform technology CCS has also
developed highly innovative matching broadband IR detectors that are used with the emitter
for NDIR gas sensing application. In this project we aim to take advantage of the above
unique technological advantages to develop one of the most compact carbon dioxide, (CO2)
gas sensors for human breath analysis that will focus on enabling low cost capnography
applications but without compromising on accuracy.